The development of better models and therapies for chronic neurodegenerative disorders of the CNS

Parkinson's disease (PD) is a common debilitating neurodegenerative disorder that affects 1/500 people in the UK, and the number of cases will rise by 28% by 2020. A household affected by PD loses an average of £16,582 a year due to higher health/social care costs and reduced income. Although PD is pathologically defined by the loss of dopaminergic neurons in the substantia nigra and the presence of alpha-synuclein positive Lewy pathology, it is well known that pathological features involve a range of selective neuronal populations throughout the central, enteric and autonomic nervous systems. Indeed neuropathological studies reveal a stereotypic spatiotemporal pattern of Lewy pathology in PD brains, with specific neuronal subsets in the gut, brain stem and olfactory bulb affected in the pre-motor stages of PD, years before the nigral dopaminergic neurons become involved and other CNS regions.

Currently there is no disease-modifying therapy for PD. Cell-based therapies designed to replenish the loss of nigrostriatal dopaminergic neurons has the potential to restore motor dysfunctions associated with PD, although it is unlikely that they will actually affect the underlying pathogenesis of PD that are related to alpha-synuclein pathology. Therefore the ability to develop a therapy that not only replenish the loss of midbrain dopaminergic neurons, but is also protective to other affected cell types, would be a major breakthrough. One major hurdle hampering the development of these novel therapeutics is the lack of an animal model that faithfully recapitulates the distributed, but selective, pathology of PD. Existing neurotoxin-based and transgenic animal models do not faithfully model the pathology of idiopathic PD, while the distribution of pathological features induced by direct stereotactic injections of viral vectors overexpressing alpha-synuclein or misfolded alpha-synuclein pff is critically dependent on the site of inoculation, and never involves areas outside the brain.

To overcome these limitations, I have now developed a model that can recapitulate both the central and enteric nervous system features of premotor PD (functionally and histologically) using the systemic delivery of alpha-synuclein pff and a rabies viral glycoprotein (RVG9R) delivery system. By reversibly complexing the acidic, disordered C-terminal of misfolded alpha-synuclein with a chimeric cell-penetrating peptide containing positively charged polyarginines, I am now able to transvascularly deliver proteins of complex quaternary structures to the nervous system, including alpha-synuclein pff, without interfering with their physiological activities. To date I have found that a single systemic administration of RVG9R:pff leads to cell loss in selective populations of neurons in wild-type rats. In particular, these animals developed progressive olfactory and gastrointestinal dysfunction, with corresponding pathology in the central and enteric nervous systems. This resultant alpha-synuclein pathology was not only time-dependent and region-specific, but even within a given affected region displayed selective neuronal involvement. Building upon this exciting pilot data, which resembles prodromal PD as seen in the clinic, I wish to further develop this to model more advanced stages of PD, using gastrointestinal, olfactory, motor, and cognitive assessments. This will be done for up to 16 months post-lesion, and will provide critical insights by which to start investigating how transplanted dopaminergic neuron survive in a pathologically-relevant host brain environment featuring progressive alpha-synuclein pathology and neuroinflammation. Furthermore, high content screening using repurposed drug library will be employed to discover compounds with therapeutic potential against alpha-synuclein pathology, which may work synergistically with cell therapies to restore functional impairments from both the motor and nonmotor aspects of this debilitating disease

Technical abstract
The pathological features of PD are known to involve selective neuronal subsets in the central, enteric and autonomic nervous systems, all of which appear to follow a stereotypic spatiotemporal pattern of alpha-synuclein pathology. To date though it has not been possible to model this distributed yet selective pathology preclinically (especially the CNS and enteric involvement in the same animal). My present proposal tackles this problem and builds on my extensive pilot data showing that a single systemic delivery of misfolded, wild-type human alpha-synuclein pre-formed fibril results in an evolving pathology that involves both the central and enteric nervous systems, with corresponding functional deterioration over 6 months, in a pattern of deficits and pathology that is, similar to that reported in people with pre-motor PD. Now I wish to further characterise this model over a longer time frame (up to 16 months) to evaluate pathological progression in this model to a stage equivalent to that seen in the clinic when patients have overt motor PD. This will be done, using clinically relevant assessments (including gastrointestinal, olfactory, motor, and cognitive function). As I have already shown the presence of progressive alpha synuclein pathology and neuroinflammation in the brain in my pilot data, this model will enable me to study the long-term benefit of cell therapy in the presence of host-to-graft propagation of pathogenic alpha synuclein. Furthermore, I will use induced neurons (iNs) directly transdifferentiated from sporadic PD patients to screen for novel therapeutics targeting alpha-synuclein pathology. As cell therapy by itself is unlikely to deliver benefits to the nonmotor symptoms of PD, identification of compounds with therapeutic potential on alpha-synucleinopathy can potentially complement the benefits of cell therapies to provide disease-modifying treatment for PD.